EV charging point facia

Supporting final design of a new British manufactured residential and commercial future proofed charging point that charges any electric vehicle whatever the type of cable used by the car manufacturer. Developed by SYMPHONY CARS LTD in Liverpool, it will complete a range of products by SYMPHONY that will enable the integrated delivery to businesses and the public of everything that the electric vehicle operator needs to get on the road and stay on the road.